Sourc'd - A Platform to enable Designers to Design In Sustainable and Circular Materials using AI & ML

A **platform enabled by AI & ML t**o allow creatives such as fashion **designers to do What if analysis** to see which materials and suppliers **create more sustainable and circular products**. By swapping one material for another crucial changes will make a big difference. We can share low hanging fruit, light lifts and where to go to find them. We will use Brand Conscience's scoring mechanism & leading industry data to keep abreast of new developments in materials science.